Highly Accurate Pressure Transient Analysis (PTA) Platform for CCUS and Hydrogen Applications

The deployment of the inaugural field-scale integrated geological storage of CO2 and H2 presents an innovative strategy with substantial potential to facilitate the transition to a renewable hydrogen economy and meet the ambitious UK net-zero target by 2050\. Zodan Solutions' advanced well testing solution, the Pressure transient analysis (PTA) technology, is strategically positioned to advance and refine this approach by enabling rapid and precise monitoring and analysis throughout the geological storage process, with a particular emphasis on injection scenarios.

While a limited number of CCUS projects in the UK have repurposed existing infrastructure for CO2 storage, there exists an opportunity to leverage the extensive North Sea region infrastructure for broader CCUS deployment in support of the hydrogen economy. This transition involves capitalising on the accrued expertise from the oil and gas industry to facilitate a shift toward cleaner energy sources. This approach minimises capital expenditure (CAPEX) and maximises the utilisation of onshore and offshore assets through effective maintenance strategies.

The initial target of this three-months project encompass two key objectives:

1\. To build and improve fundamental understanding of thermophysical properties of CO2 and Hydrogen rich fluid at the reservoir conditions.

2\. To conduct detailed evaluation and optimisation of our novel PTA technology to overcome critical scientific and field scale barriers of well testing analysis for CO2 and hydrogen geological storage.

This interdisciplinary and groundbreaking initiative is poised to enhance our cutting-edge technology for the seamless integration and repurposing of existing infrastructure on the UK continental shelf (UKCS) specifically for CCUS and hydrogen applications. Our focus includes the development of a groundbreaking well testing analysis technology, denoted as PTA, designed to optimise the injectivities of CO2 and H2 into geological storage sites, with a particular emphasis on subsea environments. The project introduces novel reactive fluid transport models tailored for both CO2 and H2 systems at a field scale, marking a pioneering approach. Accomplishing these objectives is anticipated to make a substantial contribution to the UK's net-zero targets, aligning with the broader objective of realizing a more environmentally sustainable future by 2050\.